BasisFlow: Machine learning for tailor made quantum chemistry

Computer modelling of chemical reactions is used to guide and interpret experiments, allowing scientists to explore exciting new areas of chemistry as they are discovered. But, the time taken for the calculations limits how big the chemical system can be and how accurate the results are. We can currently carry out calculations on roughly 50-100 atom systems and are reaching the limits of what we can do, but we need to able to consider hundreds or thousands of atoms to make developments that affect wider society: for example, transforming industrial chemistry to be more environmentally friendly, aiding discovery of new antibiotics, or helping to design bio-degradable plastics.

In this research project we are going to address part of the puzzle of how to carry out accurate calculations on much larger chemical systems. We will do this by developing new theoretical tools that are more accurate and produce results more quickly than the existing alternatives. We will also develop a computer program that will allow other scientists working with computational chemistry to tailor their theoretical tools to the specific applications they are working on, which will make it easier for them to keep pace with the latest discoveries in experimental chemistry and its interfaces with physics, materials science and biology. To do this we will use techniques from the field of artificial intelligence to create a step change in how we approach the challenge of developing new theoretical chemistry tools and techniques. By applying similar methods as those used by large technology companies in, for example, self-driving cars, we will be able to consider large data sets of molecules and their properties, which will mean our tools will be optimised for hundreds of thousands more molecules than would be possible with existing methods.

Contemporary artificial intelligence relies on having large amounts of high-quality data, which is why part of this research project will focus on learning the best ways to generate the data about molecules, and the chemistry they undergo, for the purposes of advancing computational chemistry. Not only will we construct and use new data sets in our own development of computational tools, we will also establish a workflow that allows other scientists to produce compatible data sets and move this research into many other areas of chemistry. The tools and software developed in this work will be made available to all, but will be of particular interest to chemists, both those working at universities and in industry, who use computational chemistry to accompany what happens in the lab. Accelerating their analysis of results will allow them to make better predictions and interpretations, ultimately guiding experiment in the right direction. Increasing the size of chemical system that is feasible for computers to model can also redefine how we use theoretical methods to learn more about chemistry, and the role it plays in our modern world.

Potential impact
The aim of this research is to develop theoretical tools and associated processes that will enable computational chemistry to accurately predict the outcome of experiments in chemistry and its interfaces with fields such as materials science and chemical biology. Significantly, the size of system that can be accurately computed will be increased by up to an order of magnitude, which is vital for theoretical approaches to keep pace with the rapidly evolving frontiers of chemistry. Computational chemistry plays a huge role in interpreting and guiding experiment, with a large community of users pushing the boundaries of what is computationally feasible. The impact of computational chemistry on the world around us has already been felt, with DuPont determining replacements for CFC refrigerants computationally and these methods playing a vital role in drug design and improving industrial processes. It is difficult to predict exactly how improvements to the methods underpinning advanced computational chemistry will benefit our lives, but it is realistic to imagine improvements of a magnitude equivalent to those mentioned above. Some speculative advances could include pharmaceuticals that circumvent current antibiotic resistance, rapid-screening for automated chemical synthesis, and developing solutions to the problem of single-use plastics.

Realistically, these applications are perhaps five to ten years in the future and before we get there we first need to develop the improvements to computational chemistry that will allow greater numbers of atoms to be considered. We also need to ensure that other researchers adopt these methods and use them effectively. The UK is internationally recognised for excellence in computational chemistry, having fostered a number of breakthroughs in the underlying theory and its application to a wide range of chemical problems. The proposed research will build upon and strengthen this capability by providing the methodology and software required for scientists to make improvements to computational chemistry in their own specific field of application. As the research will use techniques from the field of artificial intelligence (AI), the methodologies and data sets produced in this work, and follow-on studies by other researchers, will also feed into the emerging field of AI for scientific discovery. Specifically, large data sets and high-quality reference data of the type generated in this work are required before AI approaches can reliably bypass solving the Schrödinger equation for large and varied systems. This adoption of the outputs of the proposed work will be delivered by the organisation of a symposium on "artificial intelligence in quantum chemistry".

It is clear that the initial beneficiaries of this work will be computational chemists, both academics and computational research groups within the chemical industry, and delivering benefits to wider society requires a longer-term strategy of those computational chemists building upon the outputs of this work to guide and interpret the experiments that promise the society affecting advances mentioned above. The research into data sets will also translate into related fields, including scientific discovery using AI techniques and cheminformatics. Building on the proposed research in this area will help to deliver the advances required to capitalise on the promise of AI. The UK is positioning itself to maximise its economic competitiveness in this area through an AI sector deal in the Government's Industrial Strategy. This is also reflected in the investment into Centres for Doctoral Training focused on AI, and the Alan Turing Institute. Nascent networks, such as AI3SD, and more established computational chemistry groups such as the RSC Theoretical Chemistry Group mean that the pathway for translating the academic advances of this work over to the commercial sector is already established.